Biorenewable chemicals from C1 gases: Assessing the technical and financial viability of bioconversion processes

Evaluate the technical and financial viability of producing target chemicals (fuel oxygenates; polymer precursors) from C1 gases (CO, CO2, CH4) through bioconversion routes.

1. Develop supply chain models for waste feedstocks in UK and globally, incorporating information on composition, availability, and cost
2. Evaluate conversion technologies for gaseous feedstock production (gasification; anaerobic digestion)
3. Develop detailed process design and techno-economic analysis models for bioconversion of C1 gases to target products